Riding Along In My Automobile: Musically-Induced Emotions and Driving Behaviour

The emotional states, attitudes and awareness of drivers is increasingly being acknowledged as the principal cause of serious traffic accidents; the largest cause of fatality among young adults with a compound cost to their families and communities. Drivers have listened to music as stimulant and distraction since the early days of car audio in the 1930s, and more widely since the 1960s when the technology became far more widely available. It is telling that, whilst there is currently much research effort directed at understanding a range of in-car distractions such as mobile phones and sat-nav devices, there has been a relative absence of targeted research examining the effects of the emotional states brought about through music on driving behaviour and performance.

Laboratory tests have found that music can interfere with and shape mental processing. Significantly, the effects in question are very much dependent on the task being performed, and the person performing it. In this project, we aim to investigate the effects of emotional states induced through music on driving behaviour and performance across a range of scenarios. Some of these effects may be positive - for instance, stimulating an otherwise tired driver - whilst others may be negative, such as causing a distraction from the road ahead. The research will address a number of questions: Under what driving conditions do musically-induced emotions influence performance? Which kinds of music are likely to impact upon the safety of drivers, passengers, and other road users? Does music improve alertness or driving performance in any way? Are such effects similar for the young and the old, and for both males and females?

Brunel University London has formed a partnership with the national Transport Research Laboratory (TRL), insurers Direct Line PLC, and the Dundee Science Centre (organisers of the annual Dundee Science Festival). The programme entails an innovative sequence of studies aiming to explore the effects of emotions and attitudes on drivers. The studies will take place in a state-of-the-art driving simulator based around a modified road car. The sophisticated battery of measures includes motion sensors, an eye-movement capture system, brain monitors, expert interviews, and driving performance assessments focussing on accuracy, decision-making, and the timely response to critical and unexpected events. The team consists of Dr Costas Karageorghis alongside the TRL's Professor Nick Reed. For two decades, Karageorghis has led internationally-renowned research into the effects of music in various physical activity contexts from healthcare to gymnasia-based exercise. Having developed an experimental and theoretical paradigm to account for music's emotional and motivational power, Karageorghis and his fellow scientists aim to apply this expertise in a highly prevalent social space in which considerations of risk are paramount, that of the public road. In both contexts, music is used as a form of distraction, a means to improve emotions, and a stimulus. Both Direct Line PLC and the annual Dundee Science Centre are providing dissemination opportunities for the project, which will engage the driving public with the new findings.

This novel programme of research has been meticulously designed to address fundamental questions connected to driving psychology with the aim of aiding policy makers, while feeding in to safety guidelines, product development and driver education. With music playing such a ubiquitous role in the experience of car ownership, especially among the young, formal and revealing investigation of the way that music alters driving behaviour is timely. The ultimate aim is to prime public awareness and stimulate debate, contribute towards improvements in road safety, and thus play an indirect role in preventing accidents and their associated casualties.

Potential impact
The commercial, governmental, and public bodies and users that would benefit from this research are iterated within the following paragraphs. Firstly, vehicle manufacturers will be able to use the output in designing novel, adaptive car management systems that are tailored to the variable psychological, technical, and safety-management demands of driving. Such technologies represent an area of incipient development, and extending these principles to in-car audio output represents a logical step. Findings and recommendations emerging from the project in respect of driver behaviour, driving standards, and public policy would be pertinent to bodies such as the Driving Standards Agency, the Institute for Advanced Motorists, and the Department for Transport in their public consultations on driver training and assessment. Furthermore, fleet managers as well as the motor insurance industry representatives (including project Partners Direct Line PLC and Motor Insurance Repair Research Centre - or 'Thatcham') will be able to make use of the findings in providing guidance to their drivers and new analytics to evaluate driver behaviour and safety.

The driving public will ultimately benefit from the findings in terms of awareness of human factors in road safety. The planned media campaign, capped by the pioneering exhibit at the annual Dundee Science Festival (under the auspices of project partner the Dundee Science Centre), will serve to stimulate public debate on the impact of emotions and mental activity on driving behaviour and road safety. Direct Line PLC have also taken a partnership role and, in addition to providing various support services centering on public communications and data analytics, will contribute heavily to the user engagement and publicity programmes. Their involvement will bring the findings to the commercial sector as well as their 10,000-strong workforce. Agreements are in place with numerous end user organisations concerning the expedition of the proposed impact activities (see Pathways to Impact). These specific endorsements include Lucy Amos of Brake and David Davies of PACTS (letters of support available on request). In particular, Brake have committed to an enhanced involvement with the programme entailing a workshop, guidance in preparing output for fleet operations, dissemination activities, and a theoretical framework. Road safety is a significant public health issue, and the work proposed herein would impact constructively on the thought climate and public debate at a variety of levels.